Medical Optimised Gasmix System

Aviation Works is an exciting early-stage venture at the intersection of medical technology and aerospace. We have developed technology which rethinks the science behind human performance, safety and survival in various critical situations.

We are developing this technology into a medical device that has the potential to improve the safety of patients during a variety of different clinical procedures, including patients undergoing general anaesthesia and certain surgeries.

Furthermore, we bring a new approach to product development to traditionally slow-moving industries. We are building a lean organisation in a fast-paced start-up environment so we can rapidly develop innovative products and get them to market quickly.